The University of Manchester and Texkimp Limited

To design, commission and optimise a novel process for accelerated manufacture of high value carbon fibre wound components for the aerospace, automotive and wind sectors.